An Innovative Gift Card Infrastructure with Blockchain Technology to Significantly Lower Setup and Security Costs for SMEs, Reducing Fraud, and Costs.

Gift card fraud is growing at an alarming rate. The lack of standardisation and uniformity in gift card formats mean that innovation of gift card reward programmes is stifled by an insecure and devalued marketplace. Often, it is difficult to trace the authenticity of gift cards because current systems are too expensive and insecure. The COVID-19 pandemic has necessitated a move from conventional gift card programmes to digital infrastructure, and there is now a dire need for a system that can support this digitisation without compromising the security and value of gift cards. The Sup Group Ltd ('Sup.) aims to create a blockchain-driven system that revolutionises the value chain of gift cards while increasing consumer business's revenues by more than 15%.